Addressing iodine insufficiency with an innovative, natural & sustainable seaweed ingredient

Seaweed&Co., is a pioneering market leader in the development and supply of UK seaweed for application in mainstream food products. The proposed project seeks to demonstrate the feasibility of incorporating an innovative, sustainably sourced seaweed ingredient into a mass-market food product to enhance its nutritional value and to address rising levels of micronutrient insufficiency in UK and European markets.